Formulating the Future - an automotive clear coat for the construction market

Tata Steel Europe (TSE) is the second largest producer of pre-painted steel in Europe. To maintain this position, the organisation is constantly trying to improve the current product range, either through the development of best in class coatings for the construction industry, improved offerings in service or through added functionality.
Tata's premium coated products can offer maintenance free warranties of up to 40 years and this technology is based on decades of experience. Recently, Tata Steel Colors UK have invested in manufacturing capability that can produce 3 paint layers in a single pass. Through the use of innovative clear coat technology, market leading products can be produced. To continue developing these products, the use of an automotive clear coat layer that has been formulated for use on their manufacturing process for the construction market is desired. Such an innovative clear coat will need to be fully assessed in terms of physical properties, but also via accelerated tests, natural weathering, and forensic analysis of the formulated product.

The Research Engineer will, in collaboration with Tata Colors:
- Work in conjunction with key paint suppliers to fully understand the current paint formulation.
- Use gained knowledge of suppliers who can offer clear coat technology to specify how to formulate a polymer that can be run on our manufacturing line with the required properties.
- Evaluate the mechanisms and rates of coating degradation and erosion of the produced clear coat formulation via external and accelerated testing, UV, ATR-FTIR, and Raman spectroscopy.

Potential impact
The CDT will produce 50 graduates with doctoral level knowledge and research skills focussed on the development and manufacture of functional industrial coatings. Key impact areas are:

Knowledge
- The development of new products and processes to address real scientific challenges existing in industry and to transfer this knowledge into partnering companies. The CDT will enable rapid knowledge transfer between academia and industry due to the co-created projects and co-supervision.
- The creation of knowledge sharing network for partner companies created by the environment of the CDT.
- On average 2-3 publications per RE. Publications in high impact factor journals. The scientific scope of the CDT comprises a mixture of interdisciplinary areas and as such a breadth of knowledge can be generated through the CDT. Examples would include Photovoltaic coatings - Journal of Materials Chemistry A (IF 8.867) and Anti-corrosion Coatings - Corrosion Science (IF 5.245), Progress in Organic Coatings (IF 2.903)
- REs will disseminate knowledge at leading conferences e.g. Materials Research Society (MRS), Meetings of the Electrochemical Society, and through trade associations and Institutes representing the coatings sector.
- A bespoke training package on the formulation, function, use, degradation and end of life that will embed the latest research and will be available to industry partners for employees to attend as CPD and for other PGRs demonstrating added value from the CDT environment.

Wealth Creation
- Value added products and processes created through the CDT will generate benefits for Industrial partners and supply chains helping to build a productive nation.
- Employment of graduates into industry will transfer their knowledge and skills into businesses enabling innovation within these companies.
- Swansea University will support potential spin out companies where appropriate through its dedicated EU funded commercialisation project, Agor IP.

Environment and society
- Functionalised surfaces can potentially improve human health through anti-microbial surfaces for health care infrastructure and treatment of water using photocatalytic coatings.
- Functionalised energy generation coatings will contribute towards national strategies regarding clean and secure energy.
- Responsible research and innovation is an overarching theme of the CDT with materials sustainability, ethics, energy and end of life considered throughout the development of new coatings and processes. Thus, REs will be trained to approach all future problems with this mind set.
- Outreach is a critical element of the training programme (for example, a module delivered by the Ri on public engagement) and our REs will have skills that enable the dissemination of their knowledge to wide audiences thus generating interest in science and engineering and the benefits that investments can bring.

People
- Highly employable doctoral gradates with a holistic knowledge of functional coatings manufacture who can make an immediate impact in industry or academia.
- The REs will have transferable skills that are pertinent across multiple sectors.
- The CDT will develop ethically aware engineers with sustainability embed throughout their training
- The promotion of equality, diversity and inclusivity within our cohorts through CDT and University wide initiatives.
- The development of alumni networks to grow new opportunities for our CDT and provide REs with mentors.